Leeds Beckett University and Mercury3 Consult Limited KTP 24_25 R1

To create and embed an agile, innovative, and bespoke strategic marketing and process management model to support business growth and diversification